Investigation of novel laser plasma ion acceleration mechanisms.

Over the course of my PhD I will be working in the field of laser plasma acceleration of protons and hardrons. The long term aim of my research is to help produce accelerators for medical applications, nominally for FLASH radiotherapy. The latter is a radiotherapy technique which consists of delivering the radiation dose at extremely high rates (40Gy/s compared to 0.01Gy/s in conventional radiotherapy). FLASH radiotherapy seems to spare healthy cells more than what happens in conventional radiotherapy while still managing to effectively target cancer cells.

More specifically I will be conducting both experimental and computational work in the research area of radiation pressure ion acceleration. The conditions for this type of ion acceleration arise when a high intensity laser is shined onto a dense target, dense enough to stop the laser and hence feel the impact of the radiation pressure. When the target is thin enough, radiation pressure can propel the newly created plasma forwards and lead to the production of an ion beam.

I will be working on developing novel ultrathin targets, at first this will involve characterizing gas jets to determine which nozzles produce the ideal gas jets for our purposes. This work is already underway, converging and conical nozzles are being studied. This process will be informed by simulation work carried out using Ansys Fluent.
Another specific area of interest of my research will be tuning the drive laser beam properties to deliver the best results, of particular interest will be the effect of the pulse length on the ion acceleration. This work will at first be computational, with simulations carried out in SMILEI or FBPIC.

Throughout the PhD I will attend experimental campaigns pertinent to my research area, these will take place mainly at Rutherford Appleton Laboratories (Oxford), at the Kansai Photon Institute (Japan) and the Brookhaven National Laboratories (New York).